ESRC Interdisciplinary Studentship: Memory and Consumption

The research will investigate whether increased BMI results in poorer episodic memory. Potential factors to explain this effect will be empirically tested,
and these will include increased memory malleability, prefrontal cortex impairments / executive function disruptions and hippocampal damage. One of
the key hypotheses I would like to test is whether those with a higher BMI have more malleable memories, and whether they are more prone to false
memory development as a result. This increased malleability may stem from brain changes that occur due to increased BMI, such as insulin level
increase (as outlined in Cheke et al., 2017). False memories may distort episodic memory, which may in turn affect eating behaviour, and exacerbate
existing weight problems. It has been demonstrated that episodic memory is important in regulating meal frequency and size in rats (Parent, 2016), so
it is also possible that the weight problems of those who are obese may be in part caused by distorted episodic memory. Such inaccurate memories
may pertain to the food an obese individual consumed, the portion size, and time since a meal was last consumed. Memory distortion in obese
individuals may be driven by self-deception biases, a need to maintain high self-esteem, or by embarrassment, which can all change how an individual
recalls consumption. The findings from this research will be used to develop an app-based intervention, to help obese people lose weight.